Sheffield Hallam Univerisity and Britvic Soft Drinks Limited

To develop and embed 'Inclusive Design' methodologies within New Product Development to produce packaging that better meets consumer demands.